Conversion of Spent Brewers and Cider Yeast to Added Value Products

Spent yeast is a natural by-product generated through the production of fermentable beverages. To effect resource efficiency, as much secondary yeast as possible is reused internally; excess ''spent'' yeast must be disposed of. Traditional markets for spent yeast are declining creating a growing environmental and commercial problem for the UK brewing industry. Scottish & Newcastle plc is the UK''s largest brewer producing 25,000 tonnes of spent yeast per annum. The company wishes to maximise the sustainability of its products and is seeking a new, added-value conversion process for spent yeast slurry. This project aims to test the technical and commercial feasibility of utilising an advanced extraction technology to enable total transformation of spent yeast into high and medium added-value nutraceutical and pharmaceutical products for The Boots Company plc. This process could be applied to 80,000+ tonnes of plant-based organic waste materials.